Acoustics

PCS Ltd are a UK manufacturer of Thermal Construction Boards and profiles.Our manufacturing and design facility produces a range of products from thermal construction boards to complex geometrical profiles. We are currently developing the boards to produce improved sound insulation, absorption and sound impact properties.Development of the boards for use in damp environments such as basements, garages and conservatories is also being undertaken.